A Time-Saving Medical Device that Provides Automated Visualisation for interventional radiologists to Save Lives and Reduce Disabilities in Stroke Patient

Strokes in the UK incur annual costs of £26B and in the US $103B. Medical iSight (UK) Limited (MiS) is solving a significant, unmet, global need that could save lives and reduce disability for tens of thousands of UK patients each year, while generating a year-5 post- project revenue of £36M. The core project team from MiS includes Dr Christopher Johnson, Dr Philip Pratt, Dr Robert Merrifield and Ms Anna Schaffgotsch, a technology programme director, a medical software engineer, a medtech software CTO and a serial entrepreneur.

MiS aims to simplify Mechanical Thrombectomy (MT), a relatively new and highly effective treatment for large vessel occlusive ischaemic Stroke. MT is a highly skilled and challenging procedure with some lasting 4-5 hours.

In its Long Term Plan the NHS identified Stroke as a clinical priority and aims to make MT accessible to every suitable Stroke patient throughout the UK, developing up to 30 Stroke centres capable of delivering MT, nationally.

Unlike the technology used by many competitors, this project aims to provide automated 3D to 2D image registration and catheter tip tracking within an extended reality environment (Microsoft HoloLens), making the procedure simpler and shorter (c30%), using established metrics to measure success.